Youth Activism on the Irish Left: Populism, Nationalism and the Crisis of Trust

This project examines young, Irish leftists' mounting anti-establishment political sentiments in the years after the 2008 recession and asks how this trend has influenced their recent seismic electoral support for the nationalist party, Sinn Féin. It will endeavour to provide an answer to a question of crucial public and political importance: Are we currently witnessing a return to nationalism on the island of Ireland, or is the millennial Left's attraction to Sinn Féin more about anti-establishment fervour? This question is one that has garnered significant media attention, but which has yet to be examined drawing on long-term qualitative data with this key demographic cohort, one with which I have several years of research experience. This project will therefore furnish uniquely fine-grained, long-term qualitative data of discrete public, political, and academic interest.

Liberal democracies across Europe and North American are currently witnessing a mounting generational divide. Millennial voters, many of whom came of age in the wake of the 2008 recession, are expressing frustration with establishment politics right and left of the political centre, even as older generations turn to familiar candidates and political parties. Often, for young voters on the Left, it is years of austerity measures and a lack of structural reform in housing, healthcare, and education that is cited as a key motivation in their turn away from centrist candidates. The Republic of Ireland, home to the Celtic Tiger, one of the most speculative economies in the lead up to the recession, experienced a particularly catastrophic fallout in the years after 2008. Its housing and homelessness crises have become increasingly severe, and the cost of living has skyrocketed to levels above those recorded before the recession. Young voters are thus increasingly turning toward anti-establishment candidates, campaigns and political parties, a shift that recently culminated in the nationalist party Sinn Féin winning the popular vote in the February 2020 Irish General Election, with the support of a large proportion of young, progressive voters-what journalists dubbed the Irish 'youthquake' (Quigley 2020). Yet Sinn Féin's win has also provoked fears of a nationalist revival. An all-Ireland pro-unification party, Sinn Féin has historically acted as the legitimate political wing of the IRA. Against the backdrop of this momentous electoral shift, too, the United Kingdom has finalised its exit from the European Union, and freighted talks have begun regarding how to assuage concerns that an EU border between Dublin and Belfast could reignite sectarian tensions and roll back decades of all-island peace.

Drawing on 12 months of fieldwork and qualitative research from 2016-2017, this research examines how young Irish citizens' experience of the structural fallout of the recession has pushed them away from the political centre. Based on an existing cache of data on youth leftist activism in Dublin, it draws connections across their forms of critical citizenship and activism, and their lack of trust in established liberal democratic institutions and politicians. The project will further undertake a month of follow-up research with the same young leftist interlocutors, examining the logic behind their support for Sinn Féin and the effects of the recent election on their activism. Drawing on past and future research, this project will therefore examine whether the Irish millennial Left's recent electoral support for Sinn Féin is best understood as an expression of nationalist sympathies or an extension of a growing lack of trust in liberal democratic politics writ large. The findings will be disseminated with an aim to impact on policymakers with eyes on the Irish border issue as well as members of the public and academic communities keen to better understand the future of northern European liberal democracies after Brexit.